University of Warwick and Filament Consultancy Group Limited

To build an intelligent question-answering system (chatbot) using natural language processin which will ingest a set of text documents and answer user questions, posed in natural language.